Challenges in Neural Machine Translation: Rare Vocabulary, Hallucina- tions, and Domain Drift

Despite the impressive progress in neural machine translation (NMT), modern systems remain acutely sensitive to the availability and quality of training data. This challenge be- comes particularly pronounced in lower resource scenarios, where rare linguistic phenomena, domain mismatches, and unseen vocabulary can severely compromise translation accuracy. This thesis explores methods for improving NMT performance under such conditions by fo- cusing on three distinct, yet related, problems: translating out-of-vocabulary (OOV) words, mitigating hallucinations, and filtering domain-specific data in multilingual settings.